LILITH AI Development - Real-Time Generative AI Movement Tool

In 2023/24, AE developed LILITH.AEON, a 60-minute multidisciplinary Extended Reality (XR) immersive Dance production driven by AI and real-time audience interaction. To achieve this, we developed a bespoke interactive technology system and established communications which enabled the audience to interact with our virtual character, Lilith. Incorporating AI into performance had never been done in this way before.

Through this project, AE will take the next step along this road by developing our AI tool, LILITH AI, further enabling increased live interaction with the audience/users. During the project period, we will develop a prototype system and test the real-time AI within the 3D environment to show how other businesses can apply this innovation in the creative sectors.

As a pioneering dance company utilising AI and Machine Learning in our work, this ground-breaking technology will redefine immersive storytelling and enable us to establish a robust technology framework which can be taken on and used by other companies. The new services and products established through this project will positively impact artists and creators working within Art, Metaverse, Gaming, Film and Advertising. By embedding our LILITH AI in the 3D environment, our enhanced product will enable smooth collaboration between 3D creators and performance artists/directors, improving business productivity through reduced production costs, catalysing growth in the quality and quantity of creative output, and expanding audience reach.

As a result of this project, we will confirm AE's position as a company which sits at the frontier of AI and the performing arts, contributing to the UK's National AI strategy and attracting further investment from the private sector, enabling us to scale our innovative technology and accelerate our company's growth.